CarbonCultivator: Identifying and verifying carbon sequestration for the agriculture sector

Our project aims to reduce the administrative and bureaucracy for farmers and land owners in agriculture to enter the market for voluntary carbon credits.

Our project will look to assess the feasibility of using AI to minimise the amount of testing required and to understand what the capacity for carbon sequestration could be for a section of land and to monitor carbon sequestration levels.

This will provide land owners with a clearer value proposition for woodland planting and an independent and reliable verification of carbon sequestration.

The framework for this project could ultimately be used to assess land in a process similar to an EPC for a property, considering the existing carbon sequestration state of land, and it's potential, supported by recommendations for improvement.